CoolSync

**Project** **CoolSync's** vision is to develop an innovative **GaN** **based Rectifier Cooling unit** by applying Design for Manufacture principles. For datacentre market CoolSync offers energy and space savings on the datacentre floor (reduced costs) and an increase in power quality. CoolSync is applicable to PEMD sectors including Industrial, Energy and Maritime. The GaN drives and packaging is also expected to suit e-mobility sectors, industrial drives, Aviation and Space.

The main technology objective is developing a solution demonstrating application understanding in **UK PEMD** supply chain to enable short-term commercial exploitation within approximately 5 years and to establish a robust foundation for longer term industrial engagement for a future generation of cooling techniques. Scope extended to include PSU primary side wide band gap devices (SiC) to further integrate the power supply.

For this project the consortium is formed between the industry partner **Supply Design (SD**), who will provide the Power Electronics design expertise for the electronic design and the RTO, **CSA Catapult (CSAC)** who will offer expertise in advanced PCB modelling and simulation and Thermal modelling & analysis techniques.